The University of Surrey and JT Financial Management Limited KTP 23_24 R6

To develop an innovative AI-powered FinTech toolkit that automates chart generation, enabling rapid client presentation and reducing manual effort. It will transform the business into a consultancy that is data-driven, which will propel business growth and financial inclusion.